Finalise the development of a novel HPV test technology through clinical study

Human papillomavirus (HPV) is one of the most common sexually transmitted infections (STI). Some, but not all, types of HPV can cause cervical cancer (high-risk HPV types, HR-HPV). Since early stage cervical carcinomas are nearly 100% curable, early detection is very important. Accurate molecular diagnosis is needed to inform patient management and follow-up treatment. However, current methods suffer from sub-optimal sensitivity, discrimination and/or complex hybridisation-based procedures. GeneFirst has developed a unique technology (Multiplex Probe Amplification) for sensitive type-specific detection of more than 15 targets (e.g. HR-HPV types) in a single closed tube reaction. In this project, we set out to analyse the clinical performance of this novel HPV molecular diagnostics test to identify patients who have HR-HPV. Such an assay would offer physicians better means to identify women at risk and optimise treatment strategies.